Experimental Particle Physics with Advanced Distributed Computing

To research cloud technologies and their applications for running physics
computing jobs. To develop additional cloud capabilities that would allow these
jobs to be run on commercial data centres, as well as unused space in existing
resources.